Privacy Engineering for Software Designers

"Seemingly innocuous design decisions during software engineering can unintentionally affect user privacy. This is aggravated with everyday objects such as watches, cars and services that we depend on now becoming privacy threats because of their ability to seamlessly communicate with each other. Bad software design undermines information protection by distorting user expectations and obscuring privacy harm.

Consequently, there has been policy-based and legal initiatives aimed to mitigate the privacy harm resulting from badly designed software. For instance, the General Data Protection Regulation (GDPR) and complementing UK Data Protection Act aims primarily to give control to individuals over their personal data. But while efforts to protect user privacy are being enacted through laws and best practice propositions, it is still the responsibility of software engineers to ensure that technologies are architected, designed and coded with privacy as an inherent property. Yet, designers lack tools and methods for evaluating their design with respect to stated privacy objectives. Hence, this project will investigate the commercial potentials of a tool that helps designers of software examine the privacy-preserving capabilities of their design and consider regulatory compliance. With this tool, designers can distinguish between good and bad software design, as well as alternative design choices."